Micropropagation of rhubarb and fruit crops

There are five food plant species that Hargreaves are working on currently, requiring further investment of technical knowledge, specialist advice and new technology to reduce costs.This will provide a more robust product for the marketplace. The impact of this specialist advice will increase the sales of these plants in UK and exports to countries world-wide. It will also reduce production costs and improve micropropagation techniques for growing quality plants for UK growers.